University of Warwick and Shaftec Automotive Components Limited KTP 24_25 R1

To establish an electric component remanufacturing capability, enabling the business to capitalise on new market opportunities.